Investigating animal husbandry practices through the analysis of animal remains from medieval to modern times.

Investigating animal husbandry practices through the analysis of animal remains from medieval to modern times.